Landing Advances for a New Decade One "LANDOne"

LANDOne develops world-leading ambitious technologies to deliver the **next-generation landing-systems design**, manufacturing and assembly solution for the next generation **sustainable,** **digital, smart and connected aircraft**.

LANDOne delivers novel technologies, extends the use of existing ones to the aeronautical sector and also develops methods, tools and capabilities to ensure that the future products are competitive and stay competitive.

The innovation produced in **LANDOne spans across the whole life** of our landing-system and it is organized in four streams:

* **Industrialisation** to optimize design and processes for industrialisation and cost reduction
* **Maintenance & services** to reduce maintenance footprint through zero unplanned maintenance, increasing aircraft availability
* **Performance & Autonomy** to improve aircraft and airport operation performance
* **Sustainability** to minimize end-to-end environmental footprint to deliver a sustainable product, protecting the environment in line with Airline and industry environmental targets

LANDOne aims at providing substantial improvement on the following figures of merit: **fuel consumption, industrial CO2, noise emission, non recurring cost, development time, time to market, recurring cost, final assembly line build time, direct maintenance cost, operational interrupt, in-service revenue, production rate ramp-up target**.

LANDOne will push the innovation boundaries on the following subjects:

* Develop methods, tools, processes and capabilities to ensure the **Landing-system architecture** is the optimum for future aircraft,
* Optimise manufacturing and assembly of aircraft and landing-systems components using **automated and digital assembly** techniques, virtual and augmented reality, robotics, modular design and industry automation;
* Develop **novel advanced sensors**;
* Develop **Predictive Health Monitoring** services;
* Improve the maintenance experience by **automatization of maintenance and enhanced human-machine interfaces**;
* Wide-spread use of **Artificial Intelligence (AI)** capabilities for
* design optimization
* Improvement of maintenance activities
* pushing boundaries of certification for AI algorithms on safety critical functions;
* Digital traceability of landing-systems parts to build **digital twins**;
* Develop methods, tool, process and capability to deploy **MBSE at aircraft level** to implement optimization of system of systems;
* Develop advanced modelling and simulation for extending **virtual testing**;
* Preparing for the **electrical revolution** by developing next generation actuation and exploring energy harvesting to power it;
* **protecting the environment** by reducing consumables, developing sustainable manufacturing and decreasing the acoustic footprint;

LANDOne provides the best opportunity for the UK companies to collaborate between them as well as with research organisation and Universities to be ready to deliver the next-generation Landing-system out of the UK.